Contaminants in saprolite: an overlooked hotspot of environmental concern?

Project Highlights:
1. Assessing the fate and transport of PFAS through soils and weathered bedrock (saprolite) to evaluate whether saprolite is a sink or pathway of contaminants, and a potential hotspot for environmental concern.
2. A combination of digital mapping, controlled laboratory analyses, and field-based experiments.
3. An exciting opportunity to network across the soil and water sectors, gain valuable experience in industry, and enhance future career prospects.